The University of Manchester and Saraco Industries Limited

To develop, embed and exploit advanced bioengineering and microbiology expertise to develop novel biodegradable wipes for clinical settings.